The University of Salford and Farrat Isolevel Limited KTP 20_21 R5

To develop and implement a vibro-acoustic simulation strategy that integrates experimental measurements and numerical models, all within a mixed fidelity framework.